DIVERSITY AND SPECIATION OF AQUATIC INVERTEBRATES

Sub-Saharan Africa is undergoing unprecedented human population growth that is placing increasing pressure on freshwater resources. This project will be among the first to quantify the spatial patterns of aquatic macroinvertebrate diversity using eDNA metabarcoding, and how faunas are impacted by urbanisation and agriculture. This project will also explore the mechanisms that have promoted the evolution of crustacean macroinvertebrate diversity, using a unique recently discovered study system